Development of novel approaches for HIV drug resistance detection using nanopore sequencing technology

The objective of this research is to develop and optimize a comprehensive analysis workflow for detecting HIV drug resistance (HIVDR) using nanopore sequencing technology. This workflow will undergo rigorous validation to assess its reliability for clinical diagnostics, encompassing the entire process from wet laboratory procedures to result interpretation and dissemination.

As concerns grow over low-diversity HIVDR and the limitations of first-generation Sanger sequencing, next-generation sequencing (NGS) technologies have emerged as promising alternatives. Among these, nanopore sequencing offers distinct advantages, including lower capital expenditure compared to both Sanger sequencing and other NGS platforms, positioning it as a cost effective solution. Furthermore, nanopore sequencing is particularly suited for resource-limited settings, as it supports real-time data analysis and can be deployed in field environments with minimal infrastructure. This research will also pilot the potential of nanopore sequencing for point-of-care HIVDR diagnostics, with the aim of improving accessibility and turnaround times in clinical settings.

Despite its promise, nanopore sequencing has not yet been fully optimized for clinical diagnostic use. To address this gap, the following specific objectives have been outlined within the scope of this project:
1. Comparison of HIV Drug Resistance (HIVDR) Identification: Evaluate the concordance between Sanger and nanopore sequencing methods for HIVDR detection in matched clinical samples.
2. Development of PCR Amplification Method: Design a polymerase chain reaction (PCR) protocol capable of amplifying low plasma viral load samples, which will then be genotyped using nanopore sequencing to identify HIVDR-associated mutations.
3. Base-Calling Algorithm Optimization: Investigate potential improvements to the nanopore sequencing base-calling algorithms to address its inherent high error rates, aiming to enhance the accuracy and reliability of HIVDR genotyping.
4. Bioinformatics Analysis Pipeline: Develop an efficient bioinformatics pipeline for the analysis of HIVDR mutations from nanopore sequencing data, ensuring rapid and accurate interpretation of results.
5. Examination of Base-Calling Errors: Assess whether the observed base-calling errors in nanopore sequencing follow a stochastic or non-stochastic pattern, which may inform strategies to reduce error rates.

The project has made significant progress, with partial completion of the wet laboratory experiments. Fieldwork was conducted in Uganda from June to August 2024, during which first generation Sanger sequencing was performed, and data analysis was completed. Matched PCR amplicons are now prepared for shipment to the London School of Hygiene and Tropical Medicine (LSHTM) for nanopore sequencing, pending final clearance from the Uganda National Council for Science and Technology (UNCST). In parallel, two papers have been drafted: a perspective/review article that has been submitted for peer review, and a meta-analysis currently in the final stages of preparation for submission.